Covid-19 eHealth Data Acquisition Unit (COVeHealth)

The UK is currently in "lock down" due to the novel coronavirus pandemic. Before putting the currently locked down country back to work we need to:

1) Reduce the incidence of cases to reduce the burden on the NHS to more normal levels

2) Once that is achieved, we need to prevent the virus from catching fire a second time

To reduce the risk of a second wave, we need to develop tools to enable us to:

a) Preemptively identify early stage Covid-19 sufferers

b) Use these tools to guard the borders of spaces (hospitals, homes, shops, workplaces, shopping malls, schools, universities etc.)

The World Health Organization's message is that we must **"Find, isolate, test and treat every case to break the chains of Covid transmission."**

Covid-19 screening tests are currently performed at a modest distance by a health worker using a "no touch" infrared thermometer to detect the tell tale fever. The other common symptom indicative of Covid-19 is the persistent dry cough, detected by the characteristic sound.

What is desperately needed, both in the UK and around the World, is a way of performing screening for early stage Covid-19 symptoms remotely.

With DfT seed funding V2G EVSE have developed a low cost "smart" 0G to 5G enabled communications controller with a wide range of input/output, currently configured to monitor and control an electric vehicle charging station and securely communicate with a cloud based management system.

We will repurpose our existing technology by connecting the controller to a microphone and infra-red camera, then use novel machine learning algorithms to detect the characteristic cough and fever of Covid-19 sufferers. This will allow us to create an installed or hand held device that can be used to identify those with potential Covid-19 symptoms.

Since our existing hardware is effectively the internals of a smartphone with no touch screen but more versatile communications, including Bluetooth, we are also ideally placed to participate in the recently announced Apple/Google track/trace initiative.

The COVeHealth project will develop proof of concept prototypes of a "commercial" version suitable for use at the entrance to public spaces and an alternative low-cost "domestic" version for use hand held or in confined spaces.